Triple Tread trike

"Being disabled is certainly challenging. Fortunately, there are a number of products available to assist with mobility issues faced. The problem, unfortunately is that most of these solutions have been designed to be purely functional and seem to disregard the importance of the user’s desire to feel good about using the product and to look stylish as a result.

Exercise has proven benefits for all; National Institute of Clinical Excellence (NICE) has included controlled aerobic exercise such as cycling in its recommendations for people suffering from motor weakness or reduced cardiovascular fitness as a result of neurological problems such as Multiple Sclerosis. Balance impairments are commonly experienced making riding of standard bicycles particularly difficult and unsafe. Tricycles are available but their design could be considered cumbersome and 'childlike' and therefore unappealing to ride for many.

Our solution is the Triple Tread trike; a unique lightweight, robust and visually attractive upright tricycle suitable for use by persons with physical disability or other balance issues. It uses the principles of Ackerman steering geometry which overcomes the issues of poor stability and tyre wear that are associated with dual-wheel steering on a fixed axle. With the addition of independent suspension and specialist engineered parallelogram tilt geometry at each axle; our system will enable both front wheels to safely navigate undulating road surfaces. These technical and design developments along with its aesthetic appearance will mark the Triple Tread trike out from the rest of the products currently on the market."